Enhancing Reliability and Productivity of Additive Manufacturing in Construction through AI Copilots

This project will enhance productivity in construction by using Matta's AI manufacturing copilots for real-time quality assurance and control in cement additive manufacturing (AM).

AM has already shown great potential for transforming construction, with a current market size of $310M and trials being carried out for large structures such as houses and bridges. This is an important direction for the construction industry due to major potential benefits in waste reduction, reduced labour requirements, improved environmental sustainability and cost reductions of up to 25%. However, the strict quality control and safety requirements lead to challenges in construction AM adoption. For example, cement materials are ageing from the moment water is added, and so across a printed batch there are inherent changes in extrusion behaviour, and subsequently the porosity and mechanical properties of the finished parts.

This opens a significant opportunity for Matta's AI copilots to make construction significantly more efficient. This collaborative project with the University of Cambridge will help Matta realise opportunities in construction firstly, by providing access to a cement AM system and associated expertise to train and test AI models with. Secondly by enabling Matta to address a fundamental challenge with AI systems: they typically need a lot of data. This can be difficult: some defects might be critical but rare; or highly-skilled engineers might be needed to annotate uncountable images. Matta's core patent-pending technology helps address this through automatic data labelling and recognising the causes of defects not just correlations. This allows Matta systems to work with new environments and materials. However, training this foundational AI requires significant initial data. As Matta moves into processes like construction where data is more expensive to gather, Matta will need to train systems with less data. Therefore this project will pioneer new generative and other AI methods to reduce the need for costly experimental training data and enhance the accuracy of its AI systems.

TEAM

Matta is a venture-backed spin-out from the University of Cambridge developing AI copilots for advanced manufacturing. These copilots are software agents that can monitor, control, and optimise the production of complex parts. With these copilots, manufacturers achieve higher quality, lower waste, and faster innovation.

Prof. Ronan Daly, a Professor in the Institute for Manufacturing at the University of Cambridge, has an excellent track record in bringing a detailed scientific understanding to real-world applications involving fluid flow and AM, including studying cement rheology, printing and characterisation.